R&D of two eXtended Reality experiences

Research and development of two prototype eXtended Reality (XR) experiences.

The first investigates the use of head tracked, 3D audio to provide the foundation to overlay exciting sonic stories and experiences that transport us from our real world environment.

The second explores the use of procedural audio to create sound effects or sonic art that can adapt and transform in real time within VR, based upon user position and interaction.

These prototypes will provide the foundation of a portfolio of work aimed to generate new client services and help identify and market gaps for new product development.